Rational design of plant systems for sustainable generation of value-added industrial products (SmartCell)

Technical abstract
This project is part of the EU programme (Smartcell), the goal of which is to develop fundamental knowledge and enabling technologies so that plants and plant cells can be engineered to produce valuable secondary metabolites which can be successfully extracted and purified for industrial and medical uses. The use of post-genomic technologies and cutting edge systems biology approaches in the project aims to enhance the output of specific target molecules, aiming at production levels sufficient for industrial purposes. The overall focus of SmartCell is on monoindole alkaloids (MIAs) produced by Madagascan periwinkle. The JIC part of this project will involve the identification and validation of genes required for synthesis of terpenes in plants with specific emphasis on identification of genes and enzymes for MIA modification, using a combination of a candidate gene approach, heterologous expression (using a plant virus-based expression system), and a resource of plant mutants.